The role of membrane composition in spatial organisation of co-stimulatory and adhesion molecules of the immunological synapse

The immunological synapse is a vital communication hub where a T-cell (a type of immune cell) interacts with another cell presenting an antigen. This process is crucial for immune defence, but if it goes wrong, it can lead to diseases like cancer and autoimmune disorders. Because of this, scientists see it as an important target for medical research.

The synapse is structured like a bullseye, with different layers serving different functions. In the centre, the T-cell detects the antigen and determines how to respond, while surrounding areas help stabilize the interaction and connect it to the cell's internal structure. This organization is key to ensuring immune responses happen correctly, but scientists still don't fully understand how the different parts form so quickly and precisely.

One theory suggests that lipid rafts-tiny, specialized areas in cell membranes-help arrange receptors within the synapse. Lipid rafts are known to help organize proteins in other parts of biology, but their role in this process remains unclear. Some evidence suggests that many synapse receptors tend to cluster within lipid rafts, but definitive proof is still missing.

This study aims to explore how various receptors known to localise to the synapse behave in model membranes representing raft and non-raft regions. Since lipid rafts play key roles in immune signalling, understanding their behaviour could reveal broader principles of how proteins are arranged within the synapse. Using advanced computer simulations and experimental techniques like microscopy and spectroscopy, we hope to uncover the structural details of how the synapse first takes shape.